Complementarity of Renewables across Super-grids

I'm studying the possibility of using multiple renewable energy sources, distributed spatially across large areas, to complement each other and ultimately reduce the uncertainty of the total renewable energy supply in an electric grid.

These sources, such as solar panels and wind turbines, have their ability to deliver power limited by multiple meteorological variables, primarily cloud cover and wind speed, respectively. If the variability of these sources was independent of each other, we could expect the total supply to be more stable. However, it is often heavily correlated, especially across short distances. I'm studying this correlation both in meteorological data and in climate models, where the distribution will likely shift due to Climate Change.

The goal is to quantify the stability gained by connecting existing grids into a single large super-grid. Another goal is to figure out how to use anti-correlated regions to supplement each other during an abnormally low power supply, instead of fossil fuel sources of electricity. Finally, I analyze what is the necessary grid connectivity for harnessing this level of complementarity.